The molecular basis of host manipulation by a parasitic worm

Nematomorpha (also known as Gordian worms, horsehair or hairworms) are a phylum of entirely parasitic
worms, that infect invertebrates. To develop into adults and find a mate, the parasite must move from their
terrestrial host to an aquatic environment. They achieve this by manipulating host behaviour, causing it to jump
into water in a 'suicide behaviour'. It is not known how the nematomorph coerces its host into water. Host
manipulation by parasites is widespread. However, we know little about the mechanism(s) parasites have
evolved to manipulate host behaviour, particularly at a molecular level. Nematomorphs infect insects worldwide
including the UK, and offer a system to study host manipulation by parasites in a tractable system. We are
culturing nema-tomorphs in the laboratory using a natural host, the cricket. Understanding how these parasites
can manipulate host behaviour will provide a foundation for understanding behavioural manipulation of hosts
more widely.

In this project we will investigate behavioural manipulation of the host by nematomorph parasites and address
questions such as do parasites secrete molecules into the host to manipulate host behaviour? And, how do
these molecules manipulate behaviour of the host? This project will involve laboratory work including molecular
biology and behavioural assays, and computational based work.